Documentary of the Imagination: Development and Comparison of a Self-Staging Nonfiction Methodology Across Cultures.

The Documentary of the Imagination project will research and develop innovative ways of working with documentary film participants, enabling the production of new films and ground-breaking insights into the imaginative worlds of the participants and their societies. In a world where self-staging via social media is increasingly prevalent in everyday life, where documentary formats are in flux, and where documentaries are available on ever more diverse platforms, questions of how filmmakers select their participants, work with them in ethical ways to elicit meaningful performances for the camera and then transform these performances into insightful nonfiction films are more urgent than ever.

Through a series of four intensive film shoots and an extended editing process, complemented by rigorous critical analysis, this practice-led project will examine how the working methods developed by Principal Investigator Joshua Oppenheimer while making his two feature documentaries, The Act of Killing (2012) and The Look of Silence (2014), may be transferred and adapted to new cultural and political contexts. Those two films, part-funded by the AHRC, are among the most successful and critically-lauded documentaries of recent times, winning more than 140 awards between them, including a BAFTA, two Oscar nominations and the Puma Impact Award. Widely seen as game-changers, Werner Herzog described the films as 'a new form of cinematic surrealism', establishing a third space between fiction and non-fiction.

This new project seeks to define, translate and advance those films' methodology of 'self-staging and recursive reflexivity', developed by Oppenheimer and partly inspired by the pioneering practices of ethnographer Jean Rouch. In this method, Oppenheimer invited potential participants to stage themselves on camera in whatever ways they wished, inviting them to dramatise their lives and ambitions for the future. Soon after, he screened footage from each shoot back to them, on the basis of which they devised new scenes. The current project will apply these filmmaking methods in three new geographical, cultural and political contexts - Europe, Africa and the USA - and will investigate and compare how they must be adapted to each location. It will explore the different forms a 'documentary of the imagination' might take, and what kinds of histories may be narrated in each place.

The research journey will be extensively and critically documented through ethnographic observation techniques, interviews and a reflective diary, and will be shared through three key outputs: a monograph, an interactive documentary (i-doc) and a web portal. The project will also produce an edited volume of essays on this documentary method, as well as two public symposia. Together, these will provide a unique account of Oppenheimer's working processes in the early stages of producing new and innovative feature documentaries, as well as offering insights and tools for other filmmakers to engage with and build upon in their own films.

The project will bring academics together with filmmakers and film industry leaders through a series of public lectures and workshops based on the project's findings, presented by Oppenheimer at leading film festivals across the UK and around the world (as well as through project partners BritDoc Foundation, CPH:DOX and Sundance). Given the high profile achieved by his two earlier films, extensive networks and media interest are already in place for dissemination of this project's outputs. In addition, once this project has ended, Oppenheimer will produce and direct new feature documentaries building directly upon the insights - and incorporating to some extent the film material - attained through this research. These films will be funded separately from this research project (and after it ends) but due credit will be given to the AHRC. The i-doc, monograph, essays and web portal will be marketed alongside the new films.

Potential impact
Today, there is a new vitality to documentary filmmaking and a fresh sense of what nonfiction film can be. In our age of media saturation and multiple platforms, documentaries can now attract large audiences and win major prizes, and boundaries between fiction and non-fiction are increasingly blurred. PI Oppenheimer's last two films, The Act of Killing and The Look of Silence, played a key role in opening up these debates and inspiring innovative forms and practices through which to narrate both history and imagination. Filmmakers from Errol Morris to Louis Theroux have admitted their recent films were inspired by his methods. Moreover, his films have not only won multiple accolades and prizes, including a BAFTA, two Oscar nominations and a Puma Impact Award, they also had high-profile distribution in cinemas, festivals, television and online platforms around the world, drawing millions of viewers, inspiring social change in Indonesia and attitude change elsewhere. They have provided economic benefits to the cultural industries, and acclaimed cultural and political benefits to society.

With the new project, the PI will continue to benefit filmmakers, cultural industries and audiences worldwide by developing his ground-breaking filmmaking methods in thoughtful and rigorous ways. He will not only provide other filmmakers with the fruits of his research into new documentary methods, but this project will also ensure that his own next films are as original, complex and layered as the earlier two.

1: Immediate Impact
The i-doc, web portal, essays and monograph - and the body of research findings that underlie these - will benefit an international filmmaking community. By putting into the public domain a detailed account of the next stage of the PI's radical working methods and demonstrating how these transfer to new cultural contexts, the project will stimulate debate within that community and inspire new filmmaking practice. The PI already has an excellent track record of energetic dissemination of his work and ideas through master-classes, media interviews, written articles and film festivals. He will use the public recognition of his work today - and the inevitable international interest in his new work - to promote the project's findings through these networks, as well as to run workshops for key filmmaking peers, notably via our project partners Sundance, CPH:DOX and BritDoc. By encouraging other filmmakers to engage critically with their own practices, the project will provide the tools and inspiration for a diversity of new and innovative films to be made, to benefit audiences, media industries and film cultures worldwide.

2: Longer Term Impact
The current project will feed directly into the PI's next feature documentaries, to be produced, with a mix of public and private sector funding, by the Danish company Final Cut For Real and distributed commercially. The i-doc will be distributed as an 'extra' in the home video release package, with the monograph and essays marketed alongside it. This project will allow the PI contemplative space to develop his new films with the same imagination, integrity and academic clarity that generated his previous films: he will be able to make informed and careful choices about the films' areas of focus, participants and appropriate working methods. The project will allow him to develop a deeper rapport with his subjects than otherwise possible if limited to commercial funding, and to film material that may eventually be included in the new films, for which AHRC will get due credit. When the PI's next films are released, they - and thus this project's underpinning research - will be promoted as energetically as his earlier films. The current project will thus feed into much larger outputs that can be confidently expected to have substantial further impact on documentary film culture via its producers, distributors, exhibitors, film festivals and audiences.